Digital ink for large diagonal size monitors

Alterix Ltd has developed low-cost electronics capable of achieving a hundred-fold increase in measurement

speed compared to the common touch interfaces used in tablet PCs. Our solution scales easily to large sensors

with diagonals up to 85” and is compatible with the flat-panel TVs with which the future of interactive displays

lies. We have developed multi-touch technology capable of consistently and completely rejecting the palm of

the user in order to achieve a comfortable user experience for the creators of content – who often need to use

virtual keyboard or stylus input for digital inking. This project will provide an opportunity to test the feasibility

of a novel approach for utilising the Bluetooth active stylus developed for Apple devices on Windows 10

computers with large scale interactive multi-touch monitors. The proposed upgrade of our touch electronics

will allow us to extend the capabilities of an ordinary multi-touch panel towards those of a fully functional

digitiser with support for digital ink capabilities introduced in the most recent Anniversary Update to Windows

10.